University of Northumbria at Newcastle and INEOS Compounds Aycliffe Limited KTP 24_25 R5

To develop analytical categorisation tools and applications to recover substandard product from industrial processes.